Sakurai: A Quantum Error Mitigation Platform-as-a-Service for Privacy-Preserving Genomics Data Analysis

Quantum computing harnesses the power of quantum mechanical properties such as superposition and entanglement, to solve problems that are beyond the reach of classical computing. There is a limit to how much more powerful our classical computers can become as suggested by that the famous Moore's Law, which posits that computing power doubles roughly every two years, and due to physical constraints involved in the further miniaturisation of transistor chips this is nearing its limit. Moreover, the speedup in computing offered by parallelization is limited by the famous Amdahl's law.

This project aims to build a privacy-preserving platform for genomics datasets that harnesses the exotic properties of quantum computing such as superposition and entanglement to enable data analysis of encrypted datasets faster than what is currently possible with classical computing. Our vision for the platform is to become a ubiquitous quantum orchestration environment for developing and deploying privacy-preserving quantum algorithms for sensitive data e.g. genomics datasets. This project will also focus on establishing an early commercial pilot with; individual organisations, regional healthcare data sharing ecosystems and global healthcare economies.

As per the NHS England "Five Year Forward View" and the National Information Board's "Personalised Health and Care 2020", the priorities of; data capture, mining, analysis and sharing are rightly seen as essential keys to transforming health outcomes for patients and citizens. Plus, with the potential value of health data being huge according to a recent Unilever Research report that estimates that a person's health information is 50x more valuable than their financial data. As such, cyber criminals prize health data very highly as it allows them to create very convincing false identities based on personal histories. Likewise, the public is also acutely sensitive to their personal health information being misused by businesses, which they believe could expose them to discriminatory practices.

As a result of all these insights, this project represents attempts to address this global challenge which will create fantastic export opportunities for the UK. A recent report, commissioned by IBM Security, looked at the annual cost of data breaches at 419 sample organisations in 13 nations or regions. The report found that the average total cost per organisation was a staggering £2.7 million, based on an average £106 per lost or stolen record. An organisation that rigorously protects its records with our Homomorphic Encryption solution could remove these costs and associated legal, regulatory and reputational risks.